Improving the performance of the CMS ECAL trigger algorithms for the High Luminosity phase of the LHC

The CMS Electromagnetic Calorimeter (ECAL) is responsible for the triggering, identification and precise reconstruction of electrons and photons at the CERN LHC. The goal of this project is to develop new and improved triggering algorithms that take full advantage of the upgrades to the ECAL planned for the High Luminosity phase of the LHC (2026+).

The project will involve algorithm development and FPGA programming, Monte Carlo simulations, and analysis of test beam data recorded with prototypes of upgraded on-detector and off-detector electronics boards. The student will also have the opportunity to participate in physics analysis using CMS data, collaborating with members of the RAL PPD group.